IOTEE: Securing and analysing trusted execution beyond the CPU

Trusted Execution Environments (TEEs) allow users to run their software in a secure enclave while assuring the integrity and confidentiality of data and applications. However, cloud computing these days relies heavily on peripherals such as GPUs, NICs, and FPGAs. Extending the security guarantees of CPU TEEs to such accelerators is currently not possible. New technologies are being proposed to address this, notably the PCIe Trusted Device Interface Security Protocol (TDISP).
IOTEE is aims to evaluate the security guarantees of this new PCIe standard and its ability to provide trusted execution against strong adversaries. This will involve developing an emulator for the protocol, the use of formal modelling, as well as researching countermeasures against various software and hardware attacks.